The influence of city planning policies on the effectiveness of industrial heritage regeneration processes in UK cities with developed real estate mar

The industrial past of many big cities is reflected through an impressive amount of land occupied by former factories. To cope with the declining industrial heritage, every postindustrial city government has to create and implement industrial regeneration policies (as a part of the planning policy). The effectiveness of such policies depends on how they are used, and whether the framework of the regeneration process brings more limitations or opportunities for developers and investors.
The proposed research will focus mainly on British cities with high concentrations of industrial heritage and highly developed real estate markets. The aim is to determine whether and to what extent former industrial areas' regeneration policies influence businesses that conduct regeneration projects and with which impact on local residents, city economies and sustainability. This project seeks to improve the quality of collaboration between private and public sectors in the process of industrial heritage regeneration through the planning policies' effectiveness. This is supported by the main research question: How do city planning policies in British postindustrial cities with developed real estate markets influence the effectiveness of industrial heritage regeneration processes? To answer the research question, the achievement of several objectives will be needed. These are to:
1 Establish the most accurate definition of the built industrial heritage for the needs of the undertaken research.
2 Select case-study cities mainly within the UK that comply with the worked-out criteria: a) existence of a vast industrial heritage; b) developed real estate markets (mainly in terms of availability of sufficient market data); c) developed industrial heritage regeneration programmes.
3 Set up the criteria for evaluating the effectiveness of the industrial heritage regeneration process.
Thus, for this research, I will need to collect some secondary data about best practices of industrial heritage regeneration and primary data regarding the redevelopment policy-making indicators and the attitude towards them from the private sector. I will use a literature review research method to collect the required secondary data and a combination of interviews and case study methods of qualitative research to collect the primary data that is needed. The reason for such a choice is that the research seeks to gain a deeper understanding of how the decisions in regeneration policy making are made. Moreover, it will be crucial to find out businesses' attitudes to such planning frameworks. Thus, the qualitative method is the most suitable. Nevertheless, some documents and market data analysis (including some quantitative approaches) will be used as well to support the findings made during the case studies and interviews.
This research will contribute to industrial heritage regeneration knowledge in general and specifically - to the public sector's role in regeneration processes. I will aim to make a step towards understanding the most efficient planning framework for industrial heritage regeneration projects and planning activities mostly demanded by private development businesses to make the regeneration process more feasible. Moreover, I hope that based on my research, there will be a chance to make regeneration policy recommendations that might be useful in future planning policy-making activities.